The University of Sheffield and Johnson Matthey plc KTP 24_25 R4

To develop online ultrasonic particulate measurement technology, enabling improved process efficiency in industrial applications. This project focuses on slurries used to make catalysts for hydrogen fuel. There are also potential applications in the food and pharmaceuticals industries.